QuantiCode: Intelligent infrastructure for quantitative, coded longitudinal data

This cross-disciplinary project aims to develop novel data mining and visualization tools and techniques, which will transform people's ability to analyse quantitative and coded longitudinal data. Such data are common in many sectors. For example, health data is classified using a hierarchy of hundreds of thousands of Read Codes (a thesaurus of clinical terms), with analysts needing to provide business intelligence for clinical commissioning decisions, and researchers tacking challenges such modelling disease risk stratification. Retailers such as Sainsbury's sell 50,000+ types of products, and want to combine data from purchasing, demographic and other sources to understand behavioural phenomena such as the convenience culture, to guide investment and reduce waste.

To solve these needs, public and private sector organisations require an infrastructure that provides far more powerful analytical tools than are available today. Today's analysis tools are deficient because they (a) are crude for assessing data quality, (b) often involve analysis techniques are designed to operate on aggregated, rather than fine-grained, data, and (c) are often laborious to use, which inhibits users from discovering important patterns.

The QuantiCode project will address these deficiencies by bringing together experts in statistics, modelling, visualization, user evaluation and ethics. The project will be based in the Leeds Institute for Data Analytics (LIDA), which houses the ESRC Consumer Data Research Centre (£5m ES/L011891/1) and the MRC Medical Bioinformatics Centre (£7m ES/L011891/1), and provides a development facilities complete with high-performance computing (HPC), visualization and safe rooms for sensitive data. Our project will deliver proof of concept visual analytic systems, which we will evaluate with a wide variety of users drawn from our partners and researchers/external users based in LIDA.

At the outset of the project we will engage with our partners to identify analysis use cases and requirements that drive the details of our research, which is divided into four workpackages (WPs). WP1 (Data Fusion) will develop governance principles for the analysis of fine-grained data from multiple sources,
implement tools to substantially reduce the effort of linking those sources, and develop new techniques to visualize completeness, concordance, plausibility, and other aspects of data quality.

WP2 (Analytical Techniques) and WP3 (Abstraction Models) are the project's technical core. WP2 will deliver a new, robust approach for modelling data as they appear naturally in health and retail data (irregularly dispersed or sampled over time), scaling that approach with stochastic control to guide learning and resource usage, and developing a low-effort 'question-posing' visual interface to drastically lower the human effort of investigating data and finding patterns. WP3 (Abstraction Models) focuses on data granularity, and will deliver a tool that implements a working version of the governance principles we develop in WP1, and new computational and interactive techniques for exploring abstraction spaces to create inputs suited to each aspect of analysis.

WP4 will implement the above tools and techniques in three versions of our proof of concept system, evaluating each with our partners and LIDA researchers/users. This will ensure that our solutions are compatible with, and scale to, challenging real-world data analysis problems. Success criteria will be time saved, increased analysis scope, notable insights, and tackling previously unfeasible types of analysis - all compared against a baseline provided by users' current analysis tools. We will encourage adoption via showcases, workshops and licensed installations at our partners' sites. The project's legacy will include tools that are embedded as an integral part of the LIDA infrastructure, a plan for their on-going development, and a research roadmap.

Potential impact
Health, retail, government and other sectors routinely record data, using tens of thousands of codes to categorise information that ranges from the treatment of patients, to supermarket purchases, and where people live, work and go to school. By linking and analysing data from multiple sources, NHS Clinical Commissioning Groups (CCGs), local authorities and retailers can garner new insights to inform evidence-based planning decisions for day-to-day operations and investment. Analysing such data sets poses fundamental challenges, which we are addressing in this project by developing tools and techniques for an information infrastructure that helps users to interpret and make sense of complex data.

Through thought leadership and the engagement of stakeholders early in the research, we will clarify ethical principles for the integrated analysis of fine-grained data from multiple sources, and recommend solutions for developing ethically-compliant analysis systems that balance the rights of individuals (privacy, consent, etc.) with the value of advances in knowledge and the public good. Building an ethically-compliant system will be of interest to our partners involved in this research and their public/private sector colleagues. Government bodies and public/statutory sector organisations, whose ethical review boards need to build a more reflective understanding of the ethical implications of big data, are key to embedding consistent and well-evidenced practices for the future.

We will develop novel computational and interactive visualization tools and techniques for assessing the quality of data, performing fine-grained analysis, and exploring how complex data should (not) be simplified to reveal patterns. To ensure that our tools and techniques address real-world challenges of data analysis, at the outset of the project we will engage with our partners to define use cases, analyse requirements and pool our knowledge. The beneficiaries of all this work include: (a) data quality teams who leverage our tools in their work to develop methods so that other users are able to conduct their investigations with 'clean' data, (b) analysts who make use of our new tools or integrate software libraries containing our techniques into their own code/scripts, and (c) decision makers who bear responsibility for operations and investment. To promote early adoption, we will make our tools and techniques available for our partners to install and use on their own infrastructure, and also integrate it with the infrastructure of the Leeds Institute for Data Analytics (LIDA) for use by researchers and external users. Through this adoption, we aim for our partners and other users becoming ambassadors for the project's tools. To stimulate wider adoption, we will run showcases for health, retail and general business audiences, and hands-on workshops for analysts.

The ultimate beneficiaries, are the general public. For example, CCGs and local authorities analyse data to generate business intelligence for operations and investment, with the aim of providing us all with improved and more cost-effective services. Businesses similarly require business intelligence for operations and investment, which translates to jobs and other economic benefits. To bridge the gap between these indirect benefits from our project and popular interest in big data, we will conduct a range of public engagement activities which include live demonstrations at the annual Leeds Festival of Science, a short film, an on-line tutorial about the ethics surrounding data analytics, and publishing articles in the popular scientific press.